World's First 4G Emergency Service Network Vehicle Radio Device

"UK Government has a requirement for up to 47,000 4G Vehicle Radios for use by the emergency services on a new 4G network, which will save taxpayers money and give police, fire and ambulance users access to next-generation mobile applications.

No one in the current market today makes a suitable product, but Thorcom has the industry experience and know-how to take one of its existing products and rapidly develop this in to the product needed for roll-out scheduled in 2018, using funding provided by Innovate UK.

The technical requirements are complex, as Thorcom needs to take a standard 'Smartphone' technology and re-engineer it to be a rugged device suitable for permanent installation in to an emergency service vehicle, whilst maintaining the prioritisation, security and usability demanded by a mission critical application.

After the project completes, Thorcom as a UK company, will be in a prime position to compete to supply the device in volume to the UK user base from 2018, resulting in a growth forecast to be between 300 and 400% over 4 years. In 2020, when the rest of the world is scheduled to start their upgrades, Thorcom will be uniquely placed to serve the international market with sales potential an order of magnitude greater again."